Loughborough University and DJB Instruments (UK) Limited

To develop the next generation of precision accelerometers that incorporate wireless connectivity without sacrificing sample rate and accuracy.